A Persian church in the land of pepper - routes, networks and communities in the early medieval Indian Ocean

This research network focuses on the history of Indian Ocean connections and exchanges before 1500 CE. The network responds to a pressing need for research into the Indian Ocean world before the entry of European powers in the late 15th century and acts on the growing recognition that the Indian Ocean world is studied most effectively through multi-disciplinary and trans-regional collaborations.\n\nThe network focuses on the study of the early medieval period, particularly the boom in seaborne trade between the Far East and West Asia in the 9th century when the intensity of movement along the entire length of this route generated unique conditions of cultural exchange and interaction. This focus mitigates the problems of working across such a vast and heterogeneous area, with the many linguistic and disciplinary barriers it brings. A key location at the heart of this maritime route is the port of Kollam (Quilon) in Kerala, south India, where exceptionally detailed textual sources give evidence for routes, networks and communities at the port, and the cross-cultural encounters generated there. The documents are two copper plate grants in Tamil, commonly called the Sthanu Ravi plates after the local ruler under whom they were issued, and dated to ca. 849 CE. One grant awards trade privileges to two merchant associations at Kollam: the Manigramam, an indigenous south Indian group, and the Anjuvanam, believed to represent West Asian interests. The second grant sets up a complex endowment for a Persian Nestorian Christian church at Kollam. The grants are legal documents (tirumukam or 'orders' in Tamil) and it is their legalistic detail, together with extensive contextual references, which make them such an exceptional and complex source. It is a measure of their complexity and international significance that they are written in four languages (Tamil, Arabic, Middle Persian and an unidentifed north Indian language), five scripts (Vatteluttu, Devanagari, Arabic Kufic, Pahlavi and Hebrew), and attest to the presence and collaboration at Kollam of five world faiths (Hindus, Muslims, Christians, Zoroastrians and Jews) and two trade associations (see Visual Evidence). \n\nThe study of these documents anchors the members of this heterogeneous research network to one place and time, while simultaneously providing a starting point for the study of the entire ocean at this period. While focusing on a single set of documents, their very richness ensures that the work of the network will stimulate broader study. The following research areas will be central: textual and archaeological data on maritime routes and ports; commercial and faith networks and their interactions (central to this discussion is the Nestorian church's role in trans-Asian trade); trade as a catalyst for legal encounter, legal extraterritoriality; and the role of religious patronage as a locus for cross-cultural interaction and acculturation. The network does not advocate any particular method or theory but will encourage and actively support inter-disciplinary exploration and experimentation in these areas.\n\nThe research network will hold two two-day workshops, in September 2011 (SOAS and BL) and June 2012 (DMU); it will be connected throughout its lifespan by a closed website with discussion space, repository and resource links. The aim of the first workshop is to produce a revised critical edition of the Tamil text of the grants and new English translation (revising Gopinatha Rao's 1920 work) for use by other network members. This event will gather a small but world-renowned team of eight Tamil epigraphers and literary historians and includes a half-day visit to The British Library's collection of Tamil grants. The second workshop is substantially larger and gathers a team of 24 network members, plus Advisory Board and representatives, to explore the key research areas outlined above.

Potential impact
The primary beneficiaries of this research network will be a wide spectrum of the academic community working in a variety of disciplines and regions associated with the Indian Ocean at all periods (see list of 'Key particpants' in 'Case for Support'). Wider academic beneficiaries will include World and Global Historians, and those working on other sea-centred spaces such as the Mediterranean, the Atlantic and the Pacific.\n\nThe interconnected world of the pre-Modern Indian Ocean resonates with surprising immediacy with our contemporary globalised world and the resurgence of India and China as world economic powers. Within this, the primary historical documents at the core of this network (the Sthanu Ravi grants) speak directly to a wide variety of diasporas and faith communities both in the UK and globally. Leicester is home to a multi-cultural and multi-faith population with uniquely rich links to South Asia (in the 2001 census over 28% of respondents in the city indicated a South Asian ethnicity) and to the western Indian Ocean since many of Leicester's communities arrived via East Africa. The city is also home to a growing Somali community. London in turn is home to both large south Indian and many East Christian communities. The prominence of East Christian communities in the network's research will also speak especially strongly to all contemporary Christian communities in the UK, but particularly to members of the East Christian church in South India and the Middle East and their global diasporas. The plates provide exceptional evidence for the collaboration and coexistence of five world faiths (Hindus, Muslims, Christians, Zoroastrians and Jews) at the port of Kollam which speaks to the agendas of organisations promoting inter-faith dialogue and social cohesion. Briefly put, the research network and its workshop events have great potential societal and cultural impact. The communication of the research findings to these groups will broaden their understanding of the histories of specific faith, trade and ethnic diasporas, and the history of inter-faith exchange, setting them in a truly World History perspective. \n\nWhile workshops will be closed to allow for free and open intellectual exchange and experimentation, two scholars involved in inter-faith dialogue have been included (as detailed in the 'Pathways to Impact' attachment) as this will contribute directly to training in inter-faith dialogue and its practice in the UK. Furthermore, the dissemination of this research beyond the academic community will be effected via a small travelling exhibition which will carry the results to a wide range of locations in the UK and globally at minimum cost. The model for this is the British Museum-British Library's 'Lasting Impressions: seals from the Islamic world' banner exhibition, which recently visited Leicester's Highfields Library as part of a national tour. Network members' institutions and affiliations offer an obvious and immediate 'tour list' for this exhibition; within Leicester the dissemination will be supported by Leicester city's Libraries Culture Division which has a successful record of hosting dissemination events. Two sets of banners will be produced, one to travel to venues within the UK, the other to travel globally. Finally, funding will also be sought to develop the closed Mahara e-portfolio into a public open website.\n\nDe Montfort University also plans a range of local talks and events under knowledge transfer mechanisms to the City Council, Leicester City Libraries and local community groups.